Interpretable AI modelling to predict cognitive/mental health outcomes from rest-activity patterns in UK Biobank

Rest-activity patterns, which measure patterns related to sleep and activity levels throughout the day, have shown to associate with a wide range of health outcomes, including overall mortality risk. However, the association between rest-activity patterns and certain mental and cognitive health outcomes, such as brain volume and dementia risk, is unclear. This project applies explainable AI modelling methods that aim to predict mental/cognitive health risks from rest-activity patterns using the UK Biobank dataset. Interpretable AI methods provide clearer understanding on the features within a dataset most important for making the predictions, in contrast to many of the black-box AI methods currently in popular use, even if their predictive power is often inferior. Whilst balancing predictive power with interpretability is challenging, interpretability is a critical component if AI modelling approaches are to be adopted within clinical practice.